Design and feasibility modelling for innovative, high efficiency TSCs

Energy Transitions proposes to obtain expert assistance to contribute to the development of design and feasibility modelling for our innovative, high efficiency transpired solar collectors.